The biosocial archive: transforming lifecourse social research through the incorporation of epigenetic measures

Identifying and understanding the many influences that act across different stages of the life course on social, behavioural and health outcomes continues to present a challenge. This project aims to apply new technologies in epigenomics to interrogate this issue. We propose that the epigenome (markings added to the DNA sequence that alter how genes are regulated) act not only as an index of previous exposures (such as early life adversity, smoking or stress) - a biosocial archive - but may be intimately linked to, and predictive of, future wellbeing.

This project will explore the relationship between epigenetic marks and a variety of different exposures in early life and across childhood and early adulthood. These epigenetic signatures will then be related to social, behavioural and health outcomes. The study will be based upon the well-established Avon Longitudinal Study of Parents and Children (ALSPAC).

Understanding the role of the epigenome and its place in the life course may help to identify when best to intervene to avoid adverse consequences of early life events on long term outcomes. This will have an important impact in informing future policy.

Potential impact
The biosocial archive project develops a new paradigm - that the epigenome can index a wide range of social, environmental and behavioural exposures, that in turn may influence social, behavioural and health outcomes across the life course. The proposed project is innovative and has the potential to have high scientific impact. The overarching aim of this project is to define which stages of the life course are most sensitive to specific biologically effective exposures which will inform the policy making evidence base for future interventions.

Researchers from many disciplines will benefit. The work will contribute to our international profile in innovative epidemiology and public health research, build links between academic disciplines and enhance the knowledge economy. In addition it will provide excellent interdisciplinary training opportunities and improve teaching and learning within our institution. The wider impact will also be reflected in enhanced opportunities for public engagement in research-related societal issues.

The project directly addresses the ESRC priority area "influencing behaviour and informing interventions", through allowing identification of potentially causal links between modifiable influences at particular stages of the life course, which could be the target of interventions, and a wide range of social outcomes. As much of this research will address issues of social inequality, this will also feed into the priority area "a vibrant and fair society".